Radical Mudlarking - Reimagining the history of London as a Global City on the Thams Foreshore

Mudlarking on the foreshore of the River Thames has emerged as one the most popular and accessible forms of public archaeology in the UK. This PhD seeks to understand the accessibility and popularity of mudlarking, its significance to its practitioners, and its role in the construction, reproduction, and disruption of narratives about London's history.